The role of spatiotemporal, probability and language skills in facilitating understanding of causation

This project aims to explore the link between spatiotemporal thinking and causal understanding in primary age children. We postulate that spatiotemporal skills are central to apprehension of cause-effect relations, since they invole the ability to conceptualise sytematic dynamic transformations of object states over time, and project these onto current conditions to extrapolate to past or future states.